The UK Neuromorphic Computing Hardware Semiconductor IKC

Existing silicon technology struggles to manage our enormous computational demands, and the development of new hardware will determine the pecking order of the new computing era. Neuromorphic hardware has, in just a decade, become the "third stream" of semiconductor development, alongside digital and quantum technologies, and is highlighted in the Government's Semiconductor Strategy and EPSRC's 2022-27 Strategic Delivery Plan. Demonstrations already show orders of magnitude throughput increases, power consumption reduction, increased security, and efficient processing of real world, noisy, imprecise data in ways that challenge conventional approaches for enterprise & embedded applications. The UK has an enviable lead (as detailed in a 2021 eFutures- coordinated report conducted by international leaders from Switzerland and the USA), unlike in digital or quantum where we are on par with competitors. Our IKC brings together the best-of- the-best, through a shared and coherent vision, to extend this. The UK is home to world-leading researchers (many on this team) and a home-grown base of highly regarded early-stage companies gaining global attention (Intrinsic, Neu Edge, Literal Labs, Salience, Cogniscience, for e.g. All support this bid). Far more can be achieved by bringing academia and industry together to co-create radically new hardware. Neuromorphic systems are more fully developed and closer to market than quantum, but breakthroughs require a focus on translation from research to real-world impact, provided by our IKC. The neuromorphic computing market is growing rapidly: In 2023 Grand View Research reported a CAGR of 21% and a predicted market of $20.2 billion by 2030 - a significant and growing opportunity for the UK to capitalise on its research excellence. Example translation use cases are in the box overleaf. Our vision is to consolidate and build the UK's globally-leading neuromorphic hardware community, to leverage its research excellence and early stage industry to revolutionise future computing, and to make the UK the go-to place for innovations and new technology in this field. We propose four interconnected technical research workstreams, underpinning and extending which will be a programme of support for innovation and entrepreneurship:
Work stream 1: Neuromorphic systems based on existing technologies
Work stream 2: Next-generation neuromorphic technologies
Work stream 3: Neuromorphic photonics
Underpinning technical work stream: computational neuroscience
Our UK-wide multi-hub and satellite model houses three major neuromorphic computing hardware semiconductor technologies under one umbrella in a world-first consolidation: CMOS-based systems (Manchester: SpiNNaker); post- CMOS and unconventional computing (London: UCL, KCL, ICL, NPL; Cambridge), and photonic neuromorphic technologies (Oxford, Strathclyde). Work at Sheffield, UCL and KCL on underpinning neuroscience will provide a solid foundation. Further academic & industrial partners will be invited to join to add expertise where appropriate; the IKC will be an inclusive centre supporting and advocating for the broader UK neuromorphic community.